An automated, fully auditable company peer comparison platform, using natural language processing and AI to replace a currently manual process

Scribe Labs Limited (Scribe) is a UK financial services SME with a core project team of Rob Cossins (CEO/Project/Commercial Lead), Emmanuel Hadoux (CTO/Technical Lead) and Ailin Venerus (Developer). Scribe is seeking funding to develop an automated, fully auditable peer comparison analysis generator that uses AI/ML to automate in seconds what currently takes up to two hours per company. By improving industry classification and providing a rich analysis of relevant peers, SMEs will grow faster through an improved offering from their accountants. This project aligns with the government's goals of ensuring the UK remains at the cutting edge of digitalising finance and professional services.